Improving policy incentive design with AI

Improving policy incentive design with AI
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.